Molecularly engineered iron-catalysed cancer nanomedicine

This PhD project will harness a versatile platform technology that encapsulating iron oxide nanoparticles inside phospholipid micelles (mIONPs) enables effective in vitro and in vivo delivery of the anti-cancer drugs to the tumour cells. The construct provides imaging and magnetic features to locate, guide and study cellular specificity and biodistribution and therapeutic responses. In this construct intrinsic cancer therapy is also provided by its iron content and enzyme-like properties.

The PhD project seeks to develop new molecular tools (small-molecules and iron nanostructured materials), bioorthogonal catalysis and bioconjugation protocols to create an innovative chemoimmunotherapeutic iron-loaded lipid nanoparticle. The construct will have chemically programmed features for immune checkpoint blockade targeting the PD-1/PD-L1 pathway, with the potential to overcome immune-suppression in the TME and to trigger iron-catalysed cancer cell death. Ultimately, the goal is creating a nanomedicine platform that significantly improves current immunotherapy and chemoimmunotherapy, and with potential for translation into clinical practice.